EnergyAce Energy Reduction System

Power Efficient Systems Ltd (PES) who operate under their brand of EnergyAce, are located
in Skelmersdale, West Lancashire, are a manufacturer and solution provider who have
developed a range of energy saving systems to save on electricity consumption and improve
efficiency for industrial, commercial and domestic users. Established in 2002, EnergyAce are
an engineering led organisation delivering real measurable savings in many areas of
commerce.
This project relates to the design and development of a remotely controlled energy reduction
system, utilising voltage regulation and power factor correction for single and three phase
electrical distribution systems. Developing a low cost, small device to achieve such energy
savings will appeal to a wide, global market and incorporating internet technologies, the
savings can be monitored by all users.
The energy reduction system will combine new switching technology to apply a controlled
voltage reduction seamlessly on load. This will result in savings being achieved, savings that
can be uniquely calculated by switching the whole system seamlessly in and out of bypass
mode without any loss of power.
This development provides the opportunity to reduce the impact of rising energy costs for
both large businesses and SME’s in the UK, to meet carbon reduction legislation and further
help meet government targets in a reduction of emissions. Also, the new system will be
designed with the capability of being used as a unique domestic energy saver for homes,
including the social housing market with 3.6 million homes primarily administered by local
authorities and housing associations.
The new remote energy reduction system will enable EnergyAce to diversify further into the
wider market place, generating significant sales, particularly in export markets. The project
will safeguard the future of the company and will support the UK economy at all levels,
providing additional valuable employment and revenue.